New Algebraic Structures inspired by Gauge/Gravity Dualities

During the last twenty years mathematics and physics have significantly influenced each other and became highly entangled. Mathematical physics was always producing a wide variety of new concepts and problems that became important subjects of the pure mathematical research. The growth of gauge, gravity and string theories have made the relation between these subjects closer than ever before. An important driving force was the discovery of quantum groups and of the gauge/gravity dualities. Here the leading role was played by the the so-called AdS/CFT duality and the underlying integrable structure of it.

A far-reaching concept is the effect of boundaries and the corresponding boundary conditions. They are unavoidable in almost all models of mathematical physics and are of the fundamental importance. The introduction of boundaries into the theory of quantum groups leads to a whole new class of the so-called reflection algebras. Such algebras were shown to appear in numerous mathematical models and are at the core of the integrable structure of them. Furthermore, these algebras were also shown to play a prominent role in the AdS/CFT. However a coherent framework for describing such algebras is not known, and many properties of the reflection algebras are still an open question.

The goal of this research is to develop new algebraic methods and intradisciplinary connections between the axiomatic theory of algebras and the theory of quantum groups inspired by the integrable structure of the AdS/CFT, in particular by shedding more light on the effects of boundaries and different boundary configurations. The research is driven by applying algebraic objects such as the quantum affine and Yangian algebras to find elegant, exact solutions describing the models that arise from and are inspired by the gauge/gravity dualities.

Potential impact
Many algebraic structures which have been hot topics of research for algebraists during the recent years - quantum groups, Yangians, Kac-Moody and W -algebras (affine and finite) - were discovered in conformal field theory and integrable systems. It is highly likely that the new structures now being revealed in the gauge/gravity dualities will prove similarly mathematically fruitful and will fuel a long-term impact on quantum algebras and their representation theory, and the exploration of various non-linear systems.

The academic impact in the area of mathematical physics is foreseen via the collaboration of PDRF (Post-Doctoral Research Fellow) with A. Torrielli (Surrey) and post-docs M. de Leeuw (ETZ Zurich) and T. Matsumoto (Sydney); in the area of algebra via the collaboration with S. Kolb (Newcastle). The PDRF will also seek for points of common interest with mathematical physicists D. Correa (Fisica La Plata), T. Hollowood (Swansea), B. Stefanski (City U. London), C. Young (Hertfordshire). This project is closely related to the research done by algebraists N. Guay and X. Ma (Alberta), and to the research activities of the Mathematical Physics group of Laboratoire d'Annecy-le-Vieux. The other academics which work at the intersection of mathematical physics and algebra and whose research interests overlap with this project are S. Belliard, N. Crampe (Laboratoire Charles Coulomb), A. Doikou (Patras) and P. Baseilhac (TOURS). They are working in the area of the reflection algebras, thus the results of this project will have a direct impact on their research. PDRF will look for opportunities to interact with these academics and will search for common lines of research interests.

PDRF aims to organize two three-day workshops `New prospects in quantum groups' during the first and the third year of the fellowship. These workshops would bring together young researchers and established academics from across the UK working in different branches on mathematics that are tightly connected with the theory of quantum groups. It would be an excellent opportunity to generate new ideas and to spread the results of this project to a wider academic community and also would serve to the community itself as a great chance to envision and make new intradisciplinary connections. These workshops will be the continuation of the recent conference `Future directions for quantum groups' which took place at Lancaster University and was a part of the ARTIN (Algebra and Representation Theory in the North) meetings. In such a way the proposed workshops would serve as the beginning of an analogue series of meetings in the South of England. It is important to note that a closely related series of NBMPS (North British Mathematical Physics Seminar) also has no analogue in the South. Another related event is the `Recent Advances in Quantum Integrable Systems' meeting which is held every two years in France and attains a wide local and international attention.